Development and construction of an FPGA based track finder for the CMS Level 1 trigger.

This project is to help develop and construct an FPGA based track finding system for use in the Level 1 trigger system of the CMS detector at the CERN-LHC. This is part of the suite of upgrades planned for the CMS detector in order to prepare it for high luminosity running, which is expected to take place after Long Shutdown 3 (that is, around 2024). This will represent the first time CMS has used tracking information at Level 1, which will be essential for managing data rates post upgrade.

The focus on this project will be on developing the firmware required for the system and, in particular, that required for the Track Finder boards, whose role is to perform track reconstruction and fitting, using data from specially designed layers of the upgraded Tracker, which will be installed within CMS at the same time.